Audio applications of novel mathematical methods in deep learning

Deep learning is now a widespread tool for audio analysis tasks. Most commonly, these use "convolutional" and/or "recurrent" neural networks. But what will be the next generation of deep learning methods? There are many exciting ideas to build on, such as: deep Gaussian processes, capsule networks, gauge equivalent networks, neural ordinary differential equations, normalising flows, and point process networks. This project will explore such possibilities and their usefulness for analysing/generating audio data, and then refine selected methods to create a new generation of audio deep learning that is not only powerful but also insightful. The applications of this can range from automatic music transcription, audio event detection, to understanding the fine details of vocal expression.